Diophantine geometry in nonnegative Kodaira dimension: Obstructions and Abundance

Number theory, one of the oldest areas of mathematics, has grappled with one central problem for 4,000 years: to find whole number, or integer, solutions to equations. Solving such equations, known as Diophantine Equations, can require centuries of inquiry, as demonstrated by Wiles' proof of Fermat's Last Theorem in 1995, over 350 years after it was first conjectured. Beyond their historical significance, Diophantine Equations have important applications ranging from the security of modern cryptographic algorithms to extensions of the standard model of particle physics.
The fundamental problem of finding solutions to a Diophantine equation can be split into two questions:
A) Do solutions exist – or can we prove that the equation is unsolvable?
B) If there are solutions, how many?
The proposed research will pursue A) and B) in two largely independent lines of inquiry: the "obstruction stream" and the "abundance stream".
The mathematical tools come from a synthesis of number theory with the much more modern mathematical discipline of algebraic geometry. We know in some cases, and conjecture in many others, that the number-theoretic difficulty of a Diophantine equation is strongly tied to the geometric complexity of the shape ("algebraic variety") which the equation describes in a coordinate space. A basic invariant characterising the complexity of an algebraic variety is its Kodaira dimension, which can be negative, zero or positive. Broadly speaking, it is expected that the higher the Kodaira dimension of a variety, the sparser its solutions become. Consequently, much is already known about the solubility of equations with negative Kodaira dimension (although many important problems remain open). On the other hand, little is known or even conjectured about the solubility of equations with zero or positive Kodaira dimension. The two streams of this proposal will expand the frontier of what we know about these more complicated Diophantine equations/varieties.
The obstruction stream will investigate classifications of an essential object which one can attach to a Diophantine equation, the Brauer group. In his 1970 talk at the International Congress of Mathematicians, Yuri I. Manin unified many examples of insoluble equations showing that their insolubility could be explained by an obstruction arising from the Brauer group. Swinnerton-Dyer conjectured that Brauer groups could also explain a seeming absence of solutions to some diagonal quartic equations but I have recently shown this to be false.
In the distribution stream, I will focus on Diophantine equations of Kodaira dimension zero, which are analogues to elliptic curves in higher dimensions. These equations are in a sense the "intermediate" case between varieties of negative and positive Kodaira dimension and are thus of particular interest. In particular, I will answer the question whether solutions are dense inside the algebraic variety (in the sense of the "Hilbert Property" due to Colliot-Thélène-Sansuc and Serre) for new instances. The results have implications for fundamental questions in other areas such as understanding the possible symmetries of polynomial roots ("Inverse Galois Problem").